Recap - cryptocurrency accounting

"Recap is an upcoming software product for cryptocurrency accounting. It will provide accountants, consumers and businesses a simple, intuitive and privacy-focused way of tracking, analysing and reporting on their cryptocurrency finances, critically providing clarity of their tax position, but also providing the information necessary to make timely and informed decisions, whether investment, spending or otherwise.

Recap will ingest data from numerous large data sources and perform automated data techniques including classification, matching, aggregation and modelling in order to provide an accurate and comprehensive dataset ready for further analysis and reporting.

For UK residents, Recap will implement HMRC's methods for calculating capital gains, including asset pooling and bed and breakfasting rules, and plans to implement tax algorithms for other markets, starting with the US.

The product will save users significant time in collating, calculating and understanding cryptocurrency finances, increase data accuracy and provide new insights."